Proof of market for novel power management Application Specific Integrated Circuits to enable optimal micro energy harvesting from low levels of indoor light.

Solar Press will perform a proof of market study to investigate intelligent, fully integrated,
power management devices to enable optimal performance of micro energy harvesting
modules (µEHM) using a range of photovoltaic technologies operating at low levels of indoor
light.. The embodiment could of this could be as an Application Specific Integrated Circuit
(ASIC).